Eco-harmic Worlds: Decoloniality, the Anthropocene, and Buddhist geographies

This research will bring Buddhist critique into human geography. One of the first such efforts, it will interrogate Anthropocenic discourses via Buddhist ontologies to investigate wider questions of agency, care, ethics and ecological responsibility that arise from planetary crisis. Buddhist thought is a much under-analysed landscape of thought and practice within human geography and the social sciences more generally. Yet, it offers a unique and deeply ecological ethical perspective with important potential for reframing the constitution of human/non-human relationships. By situating Buddhist thought as decolonial, and by aligning it with recent indigenous and post-humanist geographies, which also seek to disrupt Eurocentric anthropocentrism, my project will explore how Buddhist critique can help human geographies reconceive the politics of our more-than-human worlds.